Employing multi-omic approaches to the investigation of the causation of cardio-metabolic disease.

Type 2 diabetes and other metabolic comorbidities of obesity are (important / major burden)
To complement lifestyle approaches to their prevention and management, better understanding of their underlying mechanisms will inform future drug targets and identification of high-risk groups.
Recent advances in technology have allowed large-scale quantification of genomics, epigenomics, proteomics and metabolomics - current challenges lie in the integration of such data to produce disease focussed insights. This PhD will take a genetic epidemiological approach using principles of meta analysis and causal modelling to identify and validate potential drug targets in Type 2 diabetes and other metabolic comorbidities of obesity.